Intrapology open source web app

Intrapology is a new project in interactive online theatre and performance. Our innovative custom-made web app allows the audience to influence what the performers say and do. A video demonstration is available at [Intrapology.com][0].

I believe that the software developed for Intrapology could make a significant impact on the digital entertainment and performing arts sectors, by responding to growing demand for online, interactive performance. It can also facilitate highly affordable workflows to a sector currently struggling due to low ticket sales and high overhead costs.

Our software was first developed in a 2021 collaboration funded by the New Conversations programme (British Council, Canadian Council for the Arts) between the applicant Zoyander Street and Canadian artist Dietrich "Squinky" Squinkifer. Our design was based on Squinky's MFA project, "Coffee: A Misunderstanding", which was a finalist at IndieCade 2014, and toured internationally in venues ranging from fancy academic conferences to an anarchist bookstore in Santa Cruz.

Building on Squinky's experience with "Coffee: A Misunderstanding", our software focuses on the following features:

* The current line of dialogue is shown live to actors on a computer or smartphone screen
* Audience members vote on a menu of choices that appear at key decision points
* The winning choice leads to automatic changes to the script

In 2023 Zoyander added more features, such as:

* Extended, colour-coded view of the script for actors
* Audience members can send improv prompts to the actors through a tweet-like interface
* The current line of dialogue is shown to all users as integrated subtitles
* A video calling window is integrated into this webpage, allowing actors and the audience to access the interaction app and video stream in the same place
* Said webpage is designed for aesthetic customisation, as part of the digital scenery of the play

The proposed project would allow us to carry out upgrades to our software and a programme of activities with other artists in the sector. We aim to:

* Improve our conformity with open internet standards
* Eliminate reliance on proprietary software by designing for Open Broadcasting Software.
* Facilitate interoperability with a variety of streaming and video calling solutions through adoption of open standards
* Support other artists to create work using our software, by creating clear documentation, an open-source repository, and organising a hackathon for rapid prototyping of new works.

[0]: http://Intrapology.com